RF measurement and de-embedding of integrated circuits for quantum computing

Quantum Motion aims to leverage existing advanced CMOS fabrication techniques to not only create scalable silicon-based quantum computers, but also to create the electronic circuitry required to operate at cryogenic temperatures to electrically interface with quantum structures. Many of these cryo-CMOS circuits need to operate in the radio-frequency (RF) range.

Measurement inside a dilution refrigerator requires an extensive series of interconnects to connect a device under test (DUT) in the fridge to external room-temperature test equipment. This presents the significant challenge of de-embedding the effects of interconnects from RF measurements to determine the isolated behaviour of the DUT. The isolated DUT behaviour must be determined with high accuracy to build cryogenic RF models based on test structures and validate RF simulations on larger circuits.

In this project, Quantum Motion will collaborate with the National Physical Laboratory (NPL) to design and validate a proof-of-concept for de-embedding measurements appropriate for this application. Measurements will consist of direct probe measurements of integrated circuits as well as packaged measurements including a realistic series of interconnects. The goal will be to achieve results similar to probe measurements after the novel de-embedding procedure is performed on the packaged (with interconnect) device measurements.